Gene Environment interactions in Mental health trajectories of Youth

Skip to NavigationSkip to Main Content
Innovate UK CSS
1 new notifications
Innovate UK CSS
Cases
Press Spacebar to reorder.
10039251 - Search
10039251 - Search
Acc Project c
P- 12652 | Project
P- 12652 | Project workspace tab opened

Project
P- 12652
Project Number

10039251
Project Title

Gene Environment interactions in Mental health trajectories of Youth
Watch Flag

Path
Tabs
Details
Participants
Contacts
Monitoring Reports
PCRs
Topics
Activity
Chatter
Project ID
P- 12652
Project Title
Gene Environment interactions in Mental health trajectories of Youth
Project Number
10039251
Competition
Horizon Europe Guarantee
Offer Letter Date
21/07/2022
Start Date
01/06/2022
End Date
31/05/2027
Duration
60
Suspension Start Date
Suspension End Date
Sector
Competition Type
Horizon Europe Participation
Linked Project
Third Party Payment
Third Party Payment
Hub and Spoke Project
Hub and Spoke Project
Override Review Team
Horizon Europe Claims review team
Lead Participant Name
Cardiff University
Owner
Jo Frost
Project Status
Live
Reason For Termination
Flagged Project
Flagged Project
Flagged Project Comments
Project Source
IFS
Claim Frequency
Quarterly
Current Period Number
5
Number of Periods
20
Tracking Claim Status
Current Period Number Helper
5
Number of Periods Helper
Test Project
Test Project
Review Team
Horizon Europe Claims review team
Impact Management Participation
GOL Total Cost Awarded
£547,429.00
Total Future Forecasts for Project
£526,486.56
Total Project Grant
£547,429.00
Total Project Costs
£20,942.44
Project Reporting Type
Public
Monitoring Level
Silver
Monitoring Report Schedule
Quarterly
TSB Project Number
IFS Application ID
10,039,251
Legacy ID
Public Description
no public description
Project Summary
Youth mental health is heavily burdened, with life-long enduring impact on European citizens and societies. Trajectories of mental health and illness in young people are assumed to be determined by interplay between genetic, epigenetic, and environmental risk impacting during development. However, direct evidence for this is sparse and scientific progress is challenged. We recently initiated substantial advances enabling us to create necessary breakthroughs at the most pressing needs and challenges. Aiming to significantly reduce mental suffering and illness among European youth within the next 5-10 years, we will provide 1) the world? First, evidence-based knowledge base of functional (epi)genomics of the developing post-natal human brain in direct relation to developmental trajectories of trans-syndromal phenotypes of mental illness, providing improved risk markers and actionable biological targets, 2) reliable predictive models, while identifying gene-environment interplay, as well as actionable markers of trajectories of mental (ill)health in young people through the use of Artificial Intelligence (AI)-based and inference-based analyses of unprecedented sets of longitudinal general population datasets, 3) the first comprehensive, validated set of evidence-based behavioral, environmental, biological, and psychological-informed instruments for the robust quantitative clinical assessment of mental health for help-seeking young people aged 12-24 years, harmonized across European clinical settings, and 4) youth- and clinician-empowering AI-driven instruments for early (self)detection, prediction and monitoring of mental ill-health trajectories in youth. Our multidisciplinary consortium is uniquely equipped and positioned to enforce the necessary breakthroughs for significant reduction of mental illness and suffering of young people, and to translate our findings into clinical innovation and life-long impact in Europe and beyond.
Workday Project Setup Complete
Workday Project Setup Complete
Workday Setup Complete
Workday Setup Complete
Created By
System Integration
, 02/09/2022 16:06
Last Modified By
System Integration
, 01/06/2023 00:06

Files
(3+)
Drop Files
PDF
Q3 meeting re
27-Feb-2023994KBpdf
PDF
Q3 report
27-Feb-202374KBpdf
PDF
Last meeting with MO
27-Feb-2023260KBpdf
View AllFiles

Cases
(0)
Change project duration for P- 12652
Click the button to change project duration

Project History
(3+)
Date:
22/05/2023 09:09
Field:
Total Project Costs
User:
Agnieszka Gibala
Original Value:
£3,674.91
New Value:
£20,942.44
Date:
12/01/2023 10:09
Field:
Total Project Costs
User:
Daniel Harmer-Woodage
Original Value:
£0
New Value:
£3,674.91
Date:
07/09/2022 10:04
Field:
Project Status
User:
Mary Gomes
Original Value:
Offer Letter Sent
New Value:
Live
View AllProject History

Change Request Log
(0)

no public description